Process development and manufacture of nanoparticulate - based antibacterials

Procarta is developing a lasting solution to the treatment of bacterial infections using a proprietary technology platform based on nanoparticulate oligonucleotide therapeutics.
This project will enable better understanding of how to manufacture the delivery nanoparticles, define and fix key QC parameters, leading to a production process for scale up. This manufacturing process will become a strong basis for developing a range of antibacterials able to combat existing and emerging nosocomial infections (MRSA and Clostridium difficile superbugs) as well as the emerging threat of Gram negative infections.